Cutting startup failure rate with a more systematic approach to customer discovery and validation

Familiarize is an advertising and marketing startup focused on helping businesses better understand their customers, so they don't waste time, money and energy building products no-one wants.

We seek funding to translate an offline coaching and toolkit business, limited in scale, to an innovative Software-as-a-Service tool that could benefit tens of thousands of small and medium sized UK businesses by becoming more customer-centric.

Not only will the tool help small and medium-sized businesses, particularly in the creative and tech sectors, to more efficiently establish a viable market, it will also seek to build more ethical, opt-in, mutually beneficial customer relationships.